Liverpool John Moores University And Prozone Sports Limited

To build statistical analysis and interpretation capability which can be applied across sports sciences in order to enhance service and consultancy provision.